Postioning and Navigation Challenges for Connected and Autonomous Vehicles in Remote Areas

This study will explore the current state of connected and autonomous vehicles (CAV) with a focus on positioning capability on rural areas. Preliminary investigation into current CAV research projects highlights a prolific focus on urban and motorway CAV testing, however it is rural populations who may have the most to gain from CAV implementation. This work will assess the need for rural tests through the identification of the challenges CAVs may face on rural roads. Investigations will cover how satellite positioning accuracy, integrity and reliability vary across urban and rural settings; how transport infrastructure, both physical and digital, varies across environments; and the impacts these have on CAV performance, user experience and trust. The findings will contribute to the healthy and full coverage of CAV deployment and standards.